Artificial Intelligence based SaaS platform designed to help creative industries businesses to scale [Azto].

Azto is a cutting-edge AI-as-a-Service platform, aiming to revolutionise the way e-commerce-based creative industries businesses leverage technology for growth. Azto utilises generative artificial intelligence (GenAI) and analytics to offer a comprehensive suite of tools designed to optimise marketing strategies, enhance operational efficiencies, and facilitate access to crucial financial resources. Azto also provides features to help companies offer more sustainable e-commerce solutions to their customers.

Central to Azto's mission is the empowerment of SMEs, enabling them to compete more effectively in the global digital marketplace. By providing insights derived from AI, Azto helps businesses tailor their offerings to meet the evolving demands of their customers, thereby driving sales and fostering loyalty. Moreover, the platform's financial solutions, including partnerships with lending institutions, offer businesses the liquidity needed to scale operations and invest in innovation.

Azto's approach addresses immediate business needs and anticipates future market trends. The platform's scalability ensures that it can accommodate the growth of its users, evolving as they expand their operations and explore new market opportunities.